Accelerated development of industrial microbes using GSA

This project addresses a severe limitation of the critical enabling technology required for the successful industrial use of engineered microbes, namely to rapidly achieve efficient production of proteins from heterologous DNA, either as end products in themselves or as enzymes whose concerted action produces other high value products. The project follows a highly successful TSB Feasibility study to evaluate the use of innovative enabling technology that combines bioinformatics and genetic recombination, to accelerate the development of engineered strains for applications that include very high value biologics, food, feed and fuel products, all manufactured from sustainable feedstocks. The project will combine the strengths of two UK SMEs, a leading proponent of industrial microbes and a world class culture collection centre to demonstrate a step change in the UK’s capability to develop new industrial bioprocesses.